LCV-AMBER, Low Carbon hgV And Mobile Biomethane station Evaluation Research

This project will deliver both an innovative mobile natural gas station designed by the Hardstaff Group, together with the opportunity for a leading UK haulier, Tesco, to trial it as applied to Hardstaff dual fuel (diesel/natural gas) technology. A fleet of 35 Tesco HGVs based in a single depot will be converted to operate on dual fuel and the trial will evaluate cost and CO2 savings from both liquified and compressed fossil gas and bio methane. The trial will also allow Tesco to evaluate operating cost savings and potential CO2 emissions reduction, expected to be in excess of 15%, offered by dual fuel on a reasonably sized sample fleet, and to work with Hardstaff in optimising the technology for their wider use within their business.
At the end of the trial, once permanent fuelling arrangements are concluded, the station will be located to a further Tesco depot in order to demonstrate the portability of the mobile solution.